"Taking on Violence Against Women: The Arts in Action"

South Africa (SA) has one of the highest rates of gender-based violence (GBV) in the world: a woman is murdered every three-hours, and gendered assault is 5x higher than the global average (STATS-SA 2019). GBV is recognised not only as a serious violation of human rights, but also as a significant public health concern that includes injuries, gynaecological disorders, mental health disorders (including depression and post-traumatic stress disorder), adverse pregnancy outcomes, and sexually-transmitted diseases, including HIV and AIDS. GBV is also a barrier to social and economic development, rendering many survivors unable to work or otherwise move freely in society.
On 9/11/2019, SA President Cyril Ramaphosa proclaimed GBV a national crisis, promising government debate to revise domestic violence laws and to initiate a national intervention plan that challenges patriarchal norms and engages at community levels. This project comes in response to his call, introducing arts-based interventions to provide support to GBV survivors, shift societal norms by promoting gender equality and behavioural change, strengthen law enforcement, improve economic power of women and take steps to enhance GBV legal and policy frameworks.
It is the first primary preventative and support strategy for GBV in rural Eastern Cape, with actions taking place in the AmaZizi chiefdom, which, located within the AbaThembu Kingdom, Eastern Cape, comprises nine villages: kwaZangashe, Ngcobo, Ngqamakwe, Ugie, Elliot, Maclear, Cala, Idutywa and Gcuwa. Arts-based actions planned will help improve response services for survivors through capacity-building workshops, support communities to re-evaluate the social norms that lead to GBV through art exhibits and festival, strengthen legal and policy frameworks by facilitating evidence-base reform and amendments to current policies and providing training to local law enforcement, and improve the economic power of women through arts-based entrepreneurial training. Although AmaZizi is the target population, this project will serve as a test-bed for building support for wider GBV policy changes across South Africa, particularly in rural regions, and informing future prevention efforts globally.
This project is led by ethnomusicologist and anthropologist Nanette de Jong (Newcastle University), who has worked extensively in South Africa for 15 years and is an expert on gender, culture and community, having carried out interventions that mitigate contextual influences on HIV/AIDS and GBV. The Co-I is AmaZizi traditional leader, Chief Pokwana ka Menziwa, who also serves as chairperson of the NGO, Vusizwe Foundation, chairperson of South African Society of Archivists, Head of Research and Development with Oral Historical Association of South Africa, Advisory Board member of the Department of Arts and Culture and member of African Diaspora Forum. Partners include Dutwya Law Enforcement, Department of Social Development, Department of Arts and Culture, AIDS Alliance, as well as Eastern Cape-based NGOs Impendulo Foundation, Theatre for Life and Ngcobo-Zintombizodwa, which work with GBV survivors in the region through the arts-based interventions.

Potential impact
GBV remains one of the most serious threats to the health and safety of women and girls worldwide, and in South Africa (SA) GBV has reached epidemic proportions (Reuters 2019), prompting President Cyril Ramaphosa to declare a national emergency. This project comes in response to this call, with actions bringing tangible benefits to rural Eastern Cape (EC) directly and promising substantial, positive impact on future prevention efforts in SA and globally.
The project will enhance legal and regulatory reforms through evidence-based research, which, drafted with the community as well as government stakeholders, will drive policy change. This includes an Action Framework, which, written with the National House of Traditional Leaders (which advises the President on matters relating to customary law), will address GBV from traditional perspectives (the first initiative of its kind in SA), to be submitted as a fast-track initiative to the National Development Plan through Operation Phakis. In a further effort to strengthen legal and regulatory reform, this project will establish two gender-equity officers, who will ensure gender equity principles are incorporated into AmaZizi cultural policies and activities, and promote sustainable change.
The project will combat GBV through education and awareness with numerous actions, including an AmaZizi Women's Commission, the region's first women's collective to work with the community to identify local solutions to fighting GBV, implement interventions and advocate for provincial reform; 'Communities Strategies for Change,' an initiative to encourage citizens across EC to collectively raise their voices to impact change and enforce Ramaphosa's emergency plan to end GBV; 'Men Mobilisation Awareness Campaign,' an initiative aimed to raise awareness among EC men regarding GBV, and Enough is Enough Festival and Enough is Enough art exhibitions. These actions promise to lift taboos and ensure GBV in all its manifestations is more commonly understood.
The project has organised capacity-building workshops for AmaZizi-assigned policy officers to ensure that they have the skills and tools necessary to explore GBV from more culturally-competent, community-based perspectives. A 'How-To' manual on this action will allow it to be rolled out to other law enforcements across the country. By strengthening the response of law enforcement, this action can have a dramatic impact on the region, including the prevention of future violent acts and the protection of GBV survivors.
Support for GBV survivors is minimal in rural South Africa. In response, this project introduces intervention workshops that use the arts to promote healing and support survivors and their families to engage with the traumas from the past and reconnect with the community.
This project also improves the economic power of women through entrepreneurial training, including support on how to start and develop small businesses in the cultural sector.
Measures to ensure the project's impact will continue beyond this project include the Research Team, which helps grow a new generation of leaders; the Police Response 'How-To Manual' will assist Community Safety Fora to continue training law enforcement across the country through arts-based workshops; traditional leaders across South Africa support plans to roll out similar activities across their rural chiefdoms following the success of this project; and Chief Jongisilo, through his membership to various government agencies, pledges continued support at regional , provincial and national levels, and will provide follow-up to participants.